Understanding successes and failures of trade union-led resistance in British public services under neoliberalism since 2010- comparing the RMT and th

The effectiveness of trade unions in public services since the 2010 General election, in the context of wider political resistance to neoliberalism - with areas of interest including internal democracy/factionalism, militancy, comms/ public relations, union strategy, impact of the Trade Union Act 2016.